Radical Portraiture 1789-1815

This project researches how portraits of radicals were produced, disseminated and displayed in the late eighteenth and early nineteenth centuries. It involves English radicals of both sexes, of all classes and, if time and space allow, in other parts of Britain. It considers all portrait media, from oil paintings to tokens and printed ephemera. It asks how far portraits of radicals were intended for internal circulation, for example to encourage solidarity, and how as a form of outward-facing propaganda. It asks too whether radical portraits had distinctive characteristics and whether they created a distinctive 'radical aesthetic'.